Supermassive Black Hole Growth In The Merger-Free Regime

Supermassive black holes in the centres of galaxies grow over cosmic time via a variety of physical processes. The merger-free or "secular" regime is in particular under-studied, and recent work indicates it is extremely important to the overall growth and co-evolution of galaxies and supermassive black holes. This project will identify galaxies that have grown to Milky-Way-like sizes in the absence of major mergers and perform multi-wavelength observations and data analysis of the galaxies themselves as well as their active supermassive black holes. The data analysis will involve spectroscopic and image data at wavelengths across the electromagnetic spectrum, and will investigate feeding and feedback mechanisms in this critical regime. The ultimate goal will be to understand how merger-free galaxies build their black holes and the relationship this has to the development of their overall structures, in the context of the growth of galaxies and larger-scale structures in the Universe.